Solid-state NMR of Energy Materials

The transition to clean renewable energy requires cheaper and more efficient means of both harnessing and storing energy. This is limited by the functional properties of the materials used in devices such as solar cells and batteries. To design new materials with better performance, we must understand the structure of the material and how they work in a given application. In particular, the atomic-level structure and chemistry uniquely determine the material characteristics and how well they perform. Solid-state NMR spectroscopy is ideally suited to study the local arrangement of atoms, as well as dynamic processes over a wide range of timescales. The aim of this project is to develop and apply solid-state NMR methods to identify the structure and mechanism of functional energy materials. This aligns with EPSRC's "Materials for Energy Applications" and "Analytical Science" research areas. In particular, the student will study MXenes, a novel class of layered 2D materials, reminiscent of graphene, that can be used as ultra-fast charging batteries, as well as for gas sensors and separators.